University of Ulster and Mr & Mrs D & K Gardner (T/a Ground Expresso-Based)

To develop a standardised and adaptable Business Development Model for the continued expansion of Ground that includes collaboration with other retailers, and staff development and training.